Voices of Soviet Reality: the Politics and Aesthetics of Svetlana Aleksievich

This project presents the first systematic study of the aesthetics of Svetlana Aleksievich, a Ukrainianborn
writer who received the 2015 Nobel Prize in Literature. Her work addresses topics of high political
significance (Afghan-Soviet War, Chernobyl Disaster) during the Soviet period and is presented as a
montage of monologues based on tape-recorded interviews with eyewitnesses. Despite this overtly
political concern, Aleksievich's writing has a distinctly modernist interest in the aesthetic function of the
text, challenging conventional notions of authorship, narrative and the nature of fiction.
My research will focus on the unresolved tension in Aleksievich's writing, between the voice of the
eyewitness and that of the author, non-fiction and fiction, the historiographical and the literary,
examining both Aleksievich's attempt to transcend traditional genre definitions as well as the presence
of a fundamental epistemological uncertainty in her work. Her strategies of problematizing authorial
control, the appropriation and ownership of narratives, and the relationship between narrator and
author will be analysed in the context of Soviet politicized literary culture and aesthetics (censorship,
socialist realism) in order to examine the complex interdependence of political and aesthetic
dimensions in Aleksievich's work.
This project has grown out of my interest in the development of critical discourse in Russian literature
and in narrative theory. My BA dissertation on Dostoevsky examined Bakhtin's reading of Crime and
Punishment, focusing on literary polyphony and authorial presence - concepts which are directly
relevant to Aleksievich's work. My MARes project draws on a wide range of sources in narratology
(Genette, Bal, Booth) to examine narrative voice and authorship in Aleksievich's Chernobyl Prayer. Both
the research into Russian critical discourse as well as my current work on narrative theory will directly
feed into my doctoral project